Commodity Vectors

Proposal for support to extend a maritime satellite data platform. The platform enables others to apply machine learning techniques for improved tracking and monitoring of sensitive supply chains and natural resources.